WallJAM Limited

WallJAM is an innovative 21st century sports rebound wall designed primarily, but not
exclusively, for football and tennis. WallJAM is of modular construction manufactured from
sustainable materials including precast concrete panels inlaid with recycled rubber and
decorated with inspirational graphics which demands interaction. Depending on the user
groups, WallJAM ranges in size from 2m x 4m to 3m x 10m. WallJAM can either be 1, 2, 3 or
4 way facing and is equally suitable for indoor and outdoor use. Due to WallJAM's unique
shape, texture, contouring and technology it inspires the user(s) with a predictably
unpredictable ball rebound. This develops and hones core skills and agility and improves
fitness through repetitive training/play. WallJAM is designed to engage with young children
through to elite sportsmen offering scope for both structured training and/or unstructured
recreational play. WallJAM is committed to materially increasing sports participation across
all parts of society thereby improving the health and well being of the nation.